Neutral Home

Neutral Homes is a technology and data systems company which enables homeowners and housebuilders to create affordable, net zero homes. Our approach puts the achievement of low cost, low carbon energy usage in the hands of domestic consumers. Whether that is modern new-build housing, or older, even historic homes, our unique method enables homeowners to access the most effective solutions.

At the core of Neutral Home's proposition is its Energy Hub, which acts as an "energy brain" for each household, collecting, analysing, displaying, and if required automatically switching on/off energy usage. This enables the automatic control of energy, realising up to 80% cost savings and net zero greenhouse gas emissions from agile power tariffs.

Neutral Home's key innovation is its approach to integrating existing and new technologies in order to dramatically reduce total energy costs. We cut through the overwhelming amount of data and technology choice and bring together the optimum pieces that will make the greatest saving for an individual household. This means that cheaper energy costs and lower usage rates are not just for the few. They can be within the reach of all households, helping to address the increasing danger of fuel poverty as fossil fuels are phased out in the UK.

For further details see Neutral Home's website at [www.neutralhome.co.uk][0] .

[0]: http://www.neutralhome.co.uk/